FieldCompanion

Operator guidance and proactive application error prevention in speciality crop smart farming. Since 1967, FEDE produces agricultural machinery, with focus on crop protection in specialty crops, e.g. orchards, vineyards, olives. In FieldCompanion, FEDE joins forces with partners from the areas of computer vision, and cyber physical systems. The team develops a high-end sprayer, as well as a specialty crop Cloud platform, that serve farmers, advisors and operators, to increase crop quality, reduce plant protection product use, avoid treatment errors, and reduce farm management time.